Pressure PowerPack - increasing oxygen supply for hospital ventilation

The QL Tech PowerPack is a compact device, designed to retrofit to ageing oxygen pipework infrastructure in UK hospitals. With increased demands on hospitals' oxygen supplies, many hospitals are facing pressure drops in some wards leading to insufficient oxygen supplies to support patient ventilation.

The PowerPack is a compact retrofit box that would increase the pressure to within a specified range at the output. The box can be installed at any point in the system (e.g. at the Vacuum Insulated Evaporator or on a ward) and can be used in parallel to achieve the required flow rates.

The system would plug into a 240V socket and have a battery backup (with alarm). If power was lost it would alarm and continue to operate until plugged into a power source. If the system fails, flow bypasses the system, ensuring that oxygen was still present, albeit at lower pressures.

The system would be dual redundant allowing for any one failure to occur and the system to still be fully operational. Upon a failure occurring an alarm would sound. The modular design of the system would allow for the system to be hot swapped - without having to isolate the oxygen system first.

The system would be design for rapid installation by pneumatic system trained personnel and through online monitoring (via the cloud) calibration and commissioning could be supported remotely.